University of Chester and Passion for Life Healthcare (UK) Limited KTP 23_24 R1

To develop neural network chip-embedded sensor electronics that can be used at home with comfortable wearables and minimally invasive treatment to enable the efficient diagnosis and treatment of sleep disordered breathing.